Quantum-Enabled Brain Imaging: A Pathway to Clinical Utility

Our aim is to harness the potential of quantum technology in healthcare, by introducing a new type of scanner which has the potential to significantly impact human brain health.

The human brain, and the disorders that affect it, represent an enormous challenge for 21st century healthcare. From diseases that strike in childhood, like epilepsy, to problems associated with old age, like dementia; brain health disorders are extremely debilitating, they devastate families, and they cost the UK over £100 billion per year.

Brain scanners, like MRI, have had an enormous impact on our ability to manage all sorts of disorders. However, most scanners are designed to take pictures of what the brain looks like, and in many disorders it looks normal. Instead, symptoms relate to abnormalities in brain function i.e. what brain cells actually do. There is therefore a pressing need for a new generation of scanners that can accurately and robustly measure brain activity.

We have pioneered the use of quantum technology in this field. Briefly, quantum sensors use the fundamental properties of atoms to measure things in the real world that we know exist, but we cannot see; like gravity, or magnetic fields. We know that brain cells communicate with each other via flow of small electrical currents, and those currents generate magnetic fields which pass through the skull and exist outside the head. We cannot see them, but we can use quantum sensors to detect them and, in this way, measure brain activity. We already know these measurements are useful; in epilepsy we can pinpoint brain regions responsible for seizures; in concussion we can see how head injury alters communication between different brain areas, and in dementia we can see how brain activity "slows down" offering a means for early diagnosis. Our challenge is now to translate this significant potential into a useful technology for healthcare providers.

In Phase 1 of this project, we will partner with world leading clinicians to work out where our scanner could have the biggest impact, and how we should change it to deliver that impact. The output will be a set of requirements for a machine. In Phase 2 we will build this machine -- solving all the technical requirements emerging from Phase 1\. We will deploy this machine in a trial which will prove that quantum technology can help solve some of the most pressing problems in human brain health.